Value Alignment for Spatial AI

Robot behaviour should be aligned with human interests. In order to do this, the robot should learn a reward function which captures human interests. Promising approaches include learning from demonstrations or observing human environments.